The CHERISH-DE Centre - Challenging Human Environments and Research Impact for a Sustainable and Healthy Digital Economy

The CHERISH-DE Centre at Swansea University is predicated on an extensive understanding of the human context and condition alongside the potential and limitations of digital technologies. It draws on - and unfolds - the broad experience and talent available to it, in its multidisciplinary researchers, to weave new socio-technical materials that will provide effective, comforting and pleasing fabrics to support future living. We combine researchers (both in the Centre and in our partners) from social science, computer science, economics, medicine, arts and humanities and law.

Over the past decade, the Swansea team has developed a unique focus on multi-disciplinary work within challenging human environments. Specifically, we have collaborated with a broad range of stakeholders to understand and address fundamental challenges connected with health and social care; resource constrained communities; and, safety and security.This perspective has built a platform of enabling concepts, technologies, policies and approaches ready to facilitate next stage digital economy innovations and the people skills required. The CHERISH Centre will use the notion of an extreme and challenging human environment as the fulcrum to drive understandings of how future products and services can evolve to fit and extend the human condition.

By focussing on a person's lived experience in relation to the three challenging human environments and contexts (C1-C3), we will maximise the likelihood that digital innovations address real human needs and values and hence lead to effective products and services. Each interconnected context theme will be led by investigators from a mix of disciplines.

*C1 Health and social care (e.g., medical devices, e-health, health informatics, patient services);
*C2 Resource Constrained Communities (e.g., novel devices and services to access technology for social development and economic regeneration);
*C3 Safety and Security (e.g., cyberterrorism, cybersecurity, 'dark web').

Using the lens of a challenging human environment, the CHERISH-DE Centre will provide concrete, diverse impacts, stimulating and supporting digital innovation by:

*producing compelling case-studies, proofs-of-concepts and toolkits to platform future product, policy and service development that will enrich the social, economic and cultural life of UK citizens.

*creating and equipping a cadre of next generation Digital Economy (DE) researchers. The Centre will begin life with a dedicated core of experienced multidisciplinary research leaders, along with Early Career Researchers (ECRs) who have already been developed through the distinctive DE style of working. This team will draw in, train and innovate with strong discipline researchers across the host institution and partners in the UK - including the other DE Centres and related activities - and internationally. This growing team will not only be able to do DE-type work in private and public sector organisations but, critically, will be a credible and powerful advocate for the approach's methods and motivations.

The Centre has been shaped and will evolve through the support and intense engagement with key private, public and third sector stakeholders including the BBC, DVLA, Microsoft, IBM and, critically for the economy, a broad and deep network of Small to Medium Enterprises

Potential impact
The CHERISH-DE Centre has impact at its heart. The Case for Support and the rest of the proposal detail the broad and diverse real and enduring impacts the Centre will foster - e.g., a portfolio of medical and social care demonstrators to stimulate new ways of working in hospitals and care contexts, sustaining and enhancing life; a framework to assist in the social and economic regeneration of a significant urban context, stimulating other City Regions in the UK to combine digital and physical interventions for truly involving local communities in the future development of their neighbourhoods; and, toolkits that enable the previously intractable formal proof led methods of computer science to be deployed by non-experts in critical safety and security domains.

In addition to providing a scaffold for significant new technologies, tools, policies and approaches that speak to the three challenge contexts, the Centre will pioneer cross challenge interactions. This approach will demonstrate the value of disrupting well established solutions in each area by applying impact-led thinking from others. For example, the multi-faceted approach to social care provision in the community can be applied to security contexts. So, the use of multiple agencies and supports to provide robust, integrated care to the vulnerable suggests a framework for digital and cyber security that is distinct from the single-point, highly engineered approaches in some conventional approaches.

Throughout the duration of the project, the Centre management team and all that engage it is endeavour will be focussed on this question: What measurable change is the work making to our society and economy? We will establish, and evolve, a series of measures of impact with our partners and others who join our activity to monitor and steer the work so that high-impact activities are prioritised. These measures will include:

A) Products and services stimulated by the work. The toolkits and frameworks we produce through open innovation are catalysts for private and public sector organisations. We will track both quantitatively and qualitatively the use of these resources. Our ambition is high: in pilot approaches that are built into the Centre we saw a six fold impact multiplier from each £1 invested.

B) People developed and enabled. Our aim is to provide a vastly enhanced human DE infrastructure to the UK. We will monitor this through personal development reviews; career tracking; and surveys of our partners and others to ensure that the people we are fostering can flourish and fit within the private, public and research sectors they will lead in the future.

C) Policies and approaches impacted. Impact in this arena does not happen - often - by chance or diffusion. The Centre has strong partners and a core agenda that is attractive to policy makers; and, an experienced team that has engaged actively with such stakeholders in the past. From the inception of the Centre we will gather evidence that the work is impacting civic operations and the wider public through monitoring policy statements, press reporting and local and national and international government actions and changes related to our work.

In addition to the £3M+ already leveraged from research users, we will assess the Centre's impact success against these measures as follows: 100 ECRs trained (nationally) through the Digital Economy Crucible; 75 international Fellowships (50 outward, 25 inward); 100 secondments with research users; 10 open innovation stakeholder-Centre spin out companies; 50 impact-driving proof of concept, toolkit and framework projects; and, £3 million additional income generated from interdisciplinary collaborations to sustain the Centre beyond the core funding. These figures are based on our wide experience of user engagement in large-scale University projects funded by RCUK and the EU.